Environmental politics, inclusion and ideologies and in transforming to sustainable solid waste management in Dehradun, India.

Through an Urban Political Ecology approach, the proposal aims to explore how the concept of nature is tied into socio-cultural and political environmental narratives, directed by the intentions of various stakeholders, following a plastic-segregation-programme targeting 100,000 citizens in a small northern (Indian) city, executed by the local NGO 'Waste Warriors', as part of a 50 city project funded by the United-Nations-Development-Programme and Hindustan-Coca-Cola. A key question for the project involves the study of how power relations, interests, and capacities of local actors shape the formal-informal Sustainable Waste Management (SWM) economy and translate as drivers or barriers for sustainable SWM.